FlexiCapture: Emission control solutions for global rail with minimal modifications

Railways are a critical component of global transportation, yet diesel-powered locomotives are significant contributors to air pollution and greenhouse gas emissions. During fuel combustion, diesel locomotives release a range of harmful pollutants, including nitrogen oxides (NOx), carbon dioxide (CO2), nitrous oxide (N2O), particulate matter (PM) and hydrocarbons. These emissions pose severe risks to both the environment and public health, necessitating the development of advanced emission capture technologies for modern rail operations.

CO2 and N2O emissions contribute heavily to the greenhouse effect, accelerating climate change. Meanwhile, NOx, PM, and hydrocarbons are linked to poor air quality, leading to respiratory diseases, cardiovascular problems, and premature deaths. As global regulations become stricter, it is increasingly vital to reduce emissions from the rail sector. Diesel-powered locomotives, in particular, require innovative solutions to mitigate their environmental impact and meet the evolving standards set by international bodies like the International Union of Railways (UIC) and national environmental agencies.

Our cutting-edge technology is designed to address this urgent need by capturing harmful emissions at the source. Here's what sets our approach apart:

* **Comprehensive Emission Capture:** Our system efficiently captures a wide spectrum of emissions---NOx, CO2, N2O---using a single, integrated process. This eliminates the need for multiple after-treatment systems, simplifying locomotive retrofitting and improving overall operational efficiency.
* **Cost-Effective Solution:** By combining multiple pollutant capture capabilities into one system, we drastically reduce the need for separate technologies, leading to significant cost savings for rail operators.
* **Sustainable Design:** Our technology is not only effective but also affordable, leveraging smart design principles and sustainable materials to ensure long-term viability and minimal environmental impact.
* **Value from Waste:** Captured emissions are not simply treated as waste. Our system provides opportunities to reuse captured pollutants, turning environmental liabilities into potential economic assets.
* **Compact Design:** Our system's design makes it ideal for a variety of locomotive sizes.

* **Regulatory Compliance:** FlexiCapture meets global rail emission standards, helping operators stay compliant with tightening regulations and avoiding costly fines.
* **Adaptable and Scalable Design:** FlexiCapture can easily be integrated into new and existing locomotives with minimal modifications.

This innovative solution presents a multi-faceted approach to achieving near-zero emissions in rail operations. By capturing harmful pollutants at the source, reducing operational costs, and creating potential economic benefits through the reuse of emissions, our project is paving the way for a cleaner, more sustainable future in global transportation.